Regulation of nutrient exchange in the Rhizobium-legume symbiosis

Technical abstract
Nitrogen fixation by the legume-Rhizobium symbiosis is driven by a supply of carbon from the plant, so by understanding this process we can actually determine which factors regulate the total amount of nitrogen fixed. The regulation of nutrient exchange between a legume and Rhizobium is largely determined by two membrane systems, one is plant derived and the other is bacterial. Our approach to understanding the interactions within and between these membranes is to mutate and clone the bacterial transport systems important for nutrient exchange. The genetics governing regulation of expression of these transport systems is being investigated and their effects on nitrogen fixation assessed.